City Wide Smart Transport Sensor System

Title: MK:CITREPS – City-wide Transport Reporting System Abstract: Our project will transform Milton Keynes into the world’s first fully smart city by gathering and distributing real-time data about the “busy-ness” of the city, including availability of public transport, roads, cyclist parking, mixed-mode pedestrian and cycling areas, car parking and retail areas, with a particular focus on interchanges. This live data will be shared with citizens & businesses through an intuitive app to enable more effective use of infrastructure - increasing availability without building new capacity. We will build on the work of the MK:Smart project, rolling out networks of sensors prototyped through that project and combining these with the front-end interfaces developed for Milton Keynes. This will deliver the first real-time, city-wide data feed on the end-to-end transport network.